The University of York And Green Screen Productions Limited

To create bespoke data-driven workflow platforms for feature film production to further creative expression and establish industry standards while maximising economic efficiencies.